INGA

Flexmers are next generation aptamers and provide a novel alternative to drug compounds. To enable a very quick and efficient process for flexmer development, ATDBio and Biaffin will combine their expertise to create an integrated drug discovery pipeline for flexmers.